Creating new social imaginaries and critical democratic communities in post-war Sri Lanka through traditional culture and art

This network will bring together scholars, artists, activists and local communities to explore how traditional arts, cultural practices and rituals can help with the promotion of human rights and democracy in Sri Lanka. It addresses a current limitation of human rights education that focuses on abstract moral and legal principles and formal institutions (like courts and the UN) which are very distant and inaccessible to many groups within society. It also confronts the question of how to achieve the necessary social and cultural transformation for human rights and democracy to be realised in everyday life.

The network will develop research strategies for:
1. Identifying forgotten, under-valued and/or peripheral traditions and arts that might contribute to new ideas about the culture and its potential to be more equal and inclusive;
2. Working with communities to re-imagine existing myths, stories, traditions and cultural practices in ways that challenge social injustice and promote greater gender and social equality;
3. Incorporating previously marginalised groups' views, practices and knowledge into formal educational spaces and development and human rights practice;
4. Exploring the links between the arts and politics and tradition/culture and rights.

Potential impact
The activities of this network are designed to build the capacity of key actors currently engaged in peacebuilding, democratisation, human rights and reconciliation work in Sri Lanka. They will also help to develop a body of research, research practice and teaching material of use in other protracted conflict situations.

The network's impact will be incremental. It will start by consolidating the work already being done by the partner University:
- documenting and disseminating information about its activities, approach, research findings;
- establishing links with other stakeholders in Sri Lanka not already connected (NGOs, local and international artists, community collectives, government departments, international development and local agencies currently working in the areas of heritage preservation, memorialisation, transitional justice, democratisation and peace-building as well as women's and minority rights);
- providing a space for critical reflection on past activities and the identification of future areas of focus;
- conducting scoping research to test new methodological and conceptual tools.

A number of other universities across Sri Lanka have already expressed an interest in participating in community-engagement programmes (University of Ruhana, Peredeniya University, University of Visual and Performing Arts, Sripala Campus, Colombo). So too the Standing Committee on Gender Equity and Equality of the University Grants Commission (UGC) of Sri Lanka has been supportive of such initiatives. By hosting a masterclass series on aesthetics and violence, the network will also access a range of students from across the island who will be introduced to theory, empirical case studies and methodological approaches that they will take back to their home institution. By requiring students to also undertake a project that will later be presented to the public, the network's reach will be enlarged.

The masterclass series draws on and develops a model designed by the PI and Partner in 2017 focused on promoting gender equality through the arts. The UGC has expressed an interest in using these resources for future programmes conducted under its remit. In this way, the materials and design can be taken up and continued by the Higher Education sector in Sri Lanka beyond the life of these networking activities.

The new methodological approaches and theoretical concepts developed in the course of research and teaching activities will be documented and disseminated, both to those working within Sri Lanka and to a broader audience concerned with the facilitation of post-conflict justice, peacebuilding, reconciliation and democratisation as well as educational reform and community empowerment. This will take the form of public performances followed by discussion in different cities around Sri Lanka. There will also be a network report prepared and distributed across the network of scholars, artists, civil society, governmental departments and international agencies.

Hosting one activist scholar from the network as a fellow with the Unit for Global Justice at Goldsmiths College will provide an opportunity for further learning and dissemination. Events inviting other interested scholars and policy-makers will be hosted during the fellowship and the fellow will have the opportunity to attend an array of events in London that will further his/her professional and intellectual development.

Ultimately this network provides an opportunity for the development of a community interested in exploring alternative and innovative ways of responding to mass violence, communal divisions and high levels of inequality. Using the media of the arts - and particularly traditional art and cultural practices - and focusing on adult education (both popular and formal) through the University - this network proposes the development of strategies complementary to those focused on institution-building.